Laser-based spectroscopy of light absorbing aerosol particles

Aerosols in Earth's atmosphere have considerable direct and indirect contributions to the radiative balance of the atmosphere. Indeed, the description of aerosols in represents one of the largest uncertainties in the climate models. A major component of this uncertainty is a direct consequence of the inadequate quantification of the light scattering and absorption properties of aerosols. Current research involving field measurements of aerosol ensembles do little to describe the temporal behaviour of aerosol particles throughout their lifespan. Moreover, while a number of laboratory studies have focussed on non-absorbing aerosols relevant to Earth's atmosphere, there are very few studies of the behaviour and properties of light absorbing aerosols, which are most poorly understood. By trapping single particles and measuring their light scattering and absorption over time (as their chemical composition, size, and morphology change), our predictions of these aerosol contributions to radiative balance in the atmosphere can be improved. This project seeks to build upon the preexisting work conducted on single aerosol light scattering and absorption measurement, utilising the techniques of single-particle cavity ring-down spectroscopy (SP-CRDS) and broadband light scattering (BLS). Several benchmark measurements will be conducted on previously investigated aerosol species, including hygroscopic substrates as they tend toward efflorescence. A particular focus of the project will be on the development of a linear electrodynamic quadrupole (LEQ) trap, suspending the aerosol particle during CRDS analysis. The benefit afforded by an LEQ over the currently utilised counter-propagating optical trap is the potential for trapping absorbing particles. This enables the investigation of the pertinent Brown Carbon (BrC) aerosol and its constituent chemical species. Light absorption by BrC-containing aerosol particles is especially pertinent, due to climate change inducing warmer and drier conditions that aid in the biomass burning events that create said BrC. The highly sensitive technique of CRDS allows for precise measurement of the extinction cross-section of a temporally evolving aerosol particle. Unlike related techniques such as photoacoustic spectroscopy (PAS) and nephelometry, CRDS measures the absolute contributions of absorption and scattering directly, forgoing the requirement for calibration. A key component of this project is the in-situ broadband light scattering measurement. BLS allows for the simultaneous retrieval of the particle size and wavelength-dependent refractive index. The combination of BLS and CRDS forms the framework for the precise analysis of complex aerosol systems, opening the door to further studies of unusual morphologies (core-shell, inclusions). This project falls within the EPSRC Analytical Science and the Light Matter Interaction and Optical Phenomena research areas.